Improvement & Optimisation of the Smart Hydrogen Leakage and Compositional Monitoring System

Our innovative project emerges in response to a ground-breaking study commissioned by the UK's Department of Science, Innovation, and Technology(DSIT), projecting hydrogen emissions reaching 174kt/y by 2050 with a production of 12,000kt/y. This transformative initiative is purpose-built to tackle the pressing and costly challenge of hydrogen gas leakage, which holds increasing significance amid the UK's ambitious industrial and energy growth.

Conventional off-the-shelf facilities are ill-suited to address the complexities of this unique issue. Thus, we present a revolutionary technology explicitly designed to meet the intricate demands of hydrogen gas detection and monitoring. While various "natural-gas" leak detection methods exist, they entail exorbitant CAPEX costs, frequent maintenance and repairs, and, crucially, they fall short in accurately and efficiently detecting hydrogen gas in national transmission and distribution systems.

Our pioneering project focuses on adapting the world's first integrated smart technology, proficient in early gas leakage detection(visually represented) and compositional monitoring, exclusively for "Hydrogen" applications. The primary beneficiaries of this innovation will be the UK's industrial clusters and national gas networks, cornerstones of our nation's economic prosperity. To achieve this, in our previous A4I project our approach blended a multifaceted strategy: advanced thermodynamic modelling, an enhanced cloud platform for data analytics, state-of-the-art machine learning models, and a robust geographic information system(GIS). These elements combine to create an innovative early leakage detection and location identification system, offering real-time quantification of leak rates and compositional changes within the stream. Moreover, it provides valuable insights into the kinetics and transport properties of hydrogen-rich streams in transportation infrastructure.

The integration of these cutting-edge features results in an unparalleled, cost-effective, and user-friendly system, seamlessly installed and operated throughout the hydrogen transmission and distribution networks' lifetime. Swiftly detecting and resolving hydrogen gas leakages, this technology saves valuable time and resources for gas distributors, effectively reducing operational expenses. The industry has faced persistent challenges in finding an effective technical solution for this pressing issue, making our integrated technology a game-changer. We firmly believe that our innovation holds the key to significantly mitigating hydrogen gas leakage identification and repair time, ushering in a new era of sustainability for gas transmission and distribution operators in the UK. In conclusion, our ground-breaking project promises to revolutionise hydrogen gas leak detection and monitoring, heralding a future of environmental responsibility and economic efficiency. We invite the UK government's support to bolster the nation's position as a global leader in sustainable energy solutions.